Accessibility Pad (aPad)

The aPad project will undertake development of a prototype device for the provision of
accessibility software. This will address Vision Impaired (VI) access to reading materials
available on ‘tablet-form’ devices as mainstream computer devices are difficult to use by
someone who is not technically proficient and who has accessibility needs. Therefore a new
generation of accessibility capability is required for mobile devices. The innovation activities
are to:
a) Overcome the identified constraints on the features required of tablet devices so that a
generic accessibility software application can provide the required support for vision-impaired
users;
b) Address the problems of text/audio synchronisation in the delivery of EPUB3 (the
international standard for eBooks) based content;
c) Address the problems of making a web browsing experience as easy as possible for
someone with restricted vision and where the features in web pages do not facilitate
accessibility;
d) Provide federated search, using the appropriate metadata in EPUB3 as provided for
accessibility-enabled content, so that the appropriate books can be obtained.
Successful deployment of VI accessibility software on ‘tablet-form’ devices will:
a) Ensure that VI people can cross the digital divide and have affordable, mobile and userfriendly
access to the Internet and relevant digital content. This will have significant social
benefits in terms of greater mobility, increased integration into society, improved self-esteem
and self-sufficiency;
b) Enable providers of print-based content delivery devices to include this new accessibility
software in their device and so ensure that the devices are accessibility-enabled. This will have
economic benefits as well as social benefits through the reduction in CD production and
packaging.
The key deliverables are the evaluation of the new accessibility enabled applications through
Prototype demonstrators using Android-based tablet devices.